Functional Proteomics of the Trypanosome Mitochondrial Inner Membrane: Identification and Characterisation of Mitochondrial Metabolite Transporters

Mitochondria are complex organelles and their best-known function is the provision of cellular energy. Mitochondria are however also involved in many other metabolic processes that implicate the participation of both intra- and extra-mitochondrial pathways. The mitochondrial inner membrane is of a particular interest since it not only contains important protein complexes, like the respiratory chain and the ATP-synthase, but also many metabolite carrier proteins and ion channels catalysing the transport of various molecules. Our knowledge of the protein composition of the mitochondrial inner membrane is still largely incomplete. Recent protein mass spectrometry studies (proteomics) provided a first insight into the protein compositions (proteomes) of the mitochondrial inner membranes from different eukaryotes. However, the used model eukaryotes are exclusively derived from the 'crown'-group of the evolutionary tree, including fungi, plants and mammals, whereas virtually nothing is known about the mitochondrial proteomes from more 'primitive' eukaryotes, like for example protozoa. Kinetoplastid protozoa branched very early in evolution and are the lowest-branching order of eukaryotes to possess 'true' mitochondria. The best-studied kinetoplastid protozoan (model organism) is Trypanosoma brucei, the causative agent of 'African sleeping sickness' - a detrimental human disease for which no vaccines are available and existing drug treatments are toxic or expensive. Trypanosomes are transmitted by insect vectors, and have a complex life cycle alternating between the bloodstream-form in the blood and tissue fluids of the mammalian host, and the procyclic-form in the midgut of the insect vector. The mitochondrion of the trypanosome exhibits several unique features, and its structure and function varies dramatically depending on the life-cycle stage of the parasite. In the bloodstream-form, mitochondria are relatively underdeveloped, lack key enzymes and co-factors needed for mitochondrial energy generation, and are therefore often considered as 'non-functional'. For energy (ATP) generation, the bloodstream-form trypanosome relies completely on glycolysis, which is partly compartmentalised in a unique peroxisome-related microbody, called the glycosome. In contrast, the procyclic-form trypanosome contains more elaborate mitochondria, and molecular and biochemical studies showed the presence of several functional mitochondrial pathways. They gain most of their energy (ATP) during the mitochondrial degradation of proline, an amino acid readily available in the insect vector. Several studies have provided evidence that the trypanosome mitochondrial membrane is impermeable to several metabolites, implying the presence of specific transporters. Evidently, our understanding of the remarkable trypanosome mitochondrial metabolism would be vastly enhanced if we knew more about the protein composition of the mitochondrial inner membrane proteome and the metabolite transporters it contains. Main objectives of the proposed research are (A) to determine the exact protein composition of the T. brucei mitochondrial inner membrane by protein mass spectrometry, and (B) the identification and functional characterisation of the metabolite transporters it contains. The obtained results would (1) facilitate - for the first time - the comparison of mitochondrial inner membrane proteomes from trypanosome to man, (2) be invaluable for the general understanding of the structure, function and evolution of mitochondria, and (3) provide more insight into the remarkable mitochondria of T. brucei. The outcomes of the proposed research would not only benefit scientists working on various aspects of T. brucei mitochondria or those working on mitochondria from higher eukaryotes like humans, but would also benefit the people (and cattle) affected by this disease through the identification of novel putative drug targets.

Technical abstract
Objective of this proposal is to improve our understanding of the structure and function of the mitochondrial inner membrane from Trypanosoma brucei. In preliminary experiments, bloodstream-form and procyclic-form T. brucei cell lines have been generated expressing epitope-tagged MCP5, an abundant mitochondrial inner membrane (MIM) protein. From these cell lines, intact mitochondria are isolated using differential and iodixanol density gradient centrifugation. Immuno- or affinity-purification will be used to isolate mitochondrial inner membranes (MIMs) with the MCP5 epitope-tag as antigen or ligand, respectively. The isolated MIMs are assessed by western blot analysis and enzyme assays for purity/contamination. Possible contaminations from other subcellular compartments will be removed by high-salt washes and/or carbonate extraction. Alternatively, membrane proteins will be specifically enriched from mitochondria or MIMs using detergent or organic solvent extraction. Membrane proteins will be separated by 1-D SDS-PAGE and 2-D16-BAC/SDS PAGE, and identified by nanoHPLC-ESI-QTOF mass spectrometry. The encoding genes will be cloned, and their sequences analyzed for homology, and conserved structures and motives. The mitochondrial inner membrane localisation of the identified proteins will be confirmed by epitope-tagged expression and immunolocalisation studies in both studied life cycle forms of T. brucei. Putative metabolite transporters (initially MCF proteins) will be selected and their requirement for trypanosome survival tested by the generation of conventional or conditional double knockout cell lines, which will be extensively analyzed. His-tagged metabolite transporters will be expressed in Escherichia coli (or by in vitro expression), affinity-purified, and reconstituted into liposomes for transport assays. Substrate specificity and a complete set of kinetic parameters will be obtained for each selected metabolite transporter.